A city led recovery through Total Impact visibility

The coronavirus pandemic will have long-term consequences for the way in which society perceives value. Whilst the financial impacts may be clear, COVID-19 has also highlighted the dependency that we share on value created by less tangible aspects of our lives - community cohesion, the environment, education, and -- most pertinently -- health. To 'build back better', government must show how initiatives deliver value in financial terms whilst ensuring natural and social capital are protected and enhanced. Throughout the government's 'Clean Growth Strategy', the importance of natural capital and the role of local government in driving sustainable growth are clearly stated. However, local authorities lack the skills and data required to plan and act in a way that balances economic, environmental and social needs. For many, this is a new concept of growth and behavioural change will need to be supported with tools. We will contribute to the innovation for a more sustainable public sector theme by enabling constant visibility of the economic, social and environmental impacts of policy. placemaker.tech is our vision for a technology platform that incorporates a range of applications. Initial development focuses upon two elements: kwantify.tech, a concept for data capture through computer vision technology. It is innovative in hardware design for the IoT and it is also commercially disruptive as it will be offered on a product-as-a-service basis and so provide a circular economy business model for technology assets. sea-green.tech, a SaaS tool that will enable local authorities to capture data through kwantify.tech, internal operational sources and public data sources in order to use a Total Impact framework to inform decision makers and the public. In phase 1 of the project, we will test the feasibility of our chosen technologies and gather user requirements to present a programme for product development and commercial launch in phase 2\.